Feasibility study to gain Methera market access to India and selected other nations

The pressing need for affordable, high speed broadband services to rural areas of un(der)served nations is

underlined by the United Nations, ITU and Commonwealth Telecommunications Organisation. Satellite service

offerings are not yet viable: monthly costs of satellite bandwidth and initial installed cost of user equipment

are too high; outdoor units are much larger than with terrestrial wireless; and total available capacity and

capacity density are too low and inflexible. Terrestrial technologies are also costly and impractical over very

large sparsely populated areas. Methera’s innovative MEO satellite network proposal is specifically designed to

meet this need by offering wholesale communications capacity of up to 1Tbps to nationally authorised

resellers, with an order of magnitude reduction in the 15 year cost of ownership compared with alternatives.

This study will test the feasibility of the market proposition on potential overseas partners including India,

Malaysia and possibly one other Commonwealth nation. This feedback will be key in supporting decision

making and external finance for the overall design and implementation phases of the project